Development of cycle routing application for testing

Huli helps athletes find the perfect route. It’s designed for runners, cyclists and hikers that know what they want from their exercise, but don’t know how or where to find it. Currently, route planning for these activities is laborious and time consuming, with a need for guidebooks, local knowledge and trial and error plotting on maps. Huli improves the planning experience by delivering exactly what athletes want without any of the hassle, giving them more time to maximise the opportunity doing what they enjoy.
A bespoke road cycling route in the French Alps? 1-hour city centre running route while on business? Huli has you covered.